AHLUWALIA: Scale-up of an award-winning fashion brand incorporating sustainably-sourced waste feedstock from premium brands and diversifying income streams to reach consumers

Ahluwalia Studios is an award-winning, London-based fashion brand, which is inspired by the founder's dual Indian-Nigerian heritage.

In this project we will create a roadmap for:

1. Transitioning Ahluwalia into a sustainable brand, starting with a signature shirt that will be made from the waste off-cuts of virgin textiles from premium brands.
2. Using technology to reliably source these materials
3. Diversifying income streams to grow a B2C sales channel and growing social presence.

Our vision is to solve the problem of textile waste created by premium fashion brands and turn it into a sustainable business.

This project incorporates sustainability advisor Pilio.